Meeting the evolving battery chemistry needs of the UK’s and Europe’s downstream EV market: demonstrating common manufacturing technology/equipment can produce both primary lithium chemicals (carbonate and hydroxide)

Green Lithium is focused on meeting the evolving lithium-ion battery (LIB) chemistry needs of the UK's/Europe's downstream EV market. Relating to this project, the company is first developing a **pilot-scale lithium processing facility** in Teesside, North East England (Pilot Plant), then a co-located **750tpa first commercial-scale lithium refinery** (Demonstration Plant) and **50,000tpa** **large-scale facility** (Full-Scale Plant).

This project focuses on proving a pilot-scale process demonstrator, which will ultimately be showcased at CENEX Expo 2026\. Specifically it focuses on demonstrating that common manufacturing technology/equipment can produce both primary lithium chemicals (i.e. carbonate and hydroxide), each a UK/EU 'critical raw material' (CRM).